University of Wales Trinity Saint David and Stenor Environmental Services Limited

To review current processes and embed advanced testing techniques/technologies in order to improve processes, testing and the recovery of high value waste materials and minerals.